Sugar-dot technology to boost plant yields

We have a proprietary technology developed at the University of Bristol that is capable of boosting plant biomass production, but more importantly, also crop yields by ~20%. Our product is a sugar-derived material that interacts with the plant's photosynthetic machinery, increasing the efficiency of the conversion of absorbed sunlight into biomass, i.e. photosynthesis. Our product is benign, readily bioavailable to the plants and cost-effective in the production. The product can be up-taken by the plants either via the roots, from where it is transported by the plants' own transportation system into the leaves. Alternatively, the uptake can take place directly at the leaves, when applied as a spray.